Improving Accuracy of Friction Flowmeter

The project focusses on improving the accuracy of the friction flowmeter in high viscosity fluid applications by incorporating a higher accuracy sensor into the patented calculation method. This new sensor will help to reduce the overall measurement uncertainty of the 4-in-1 measurements system and will provide a higher accuracy for flow, density and viscosity in the one-meter body.

High viscosity fluids are notoriously challenging to measure flow rate accurately because of the sensitivity to changes in physical properties. Having a system that can calculate these parameters as part of the measurement, eliminates the need for separate measurements and employing separate measurement corrections -- its all done in the one device with the friction flowmeter. This project will improve the accuracy and reduce uncertainty in these parameters.